Embedding children's participation rights in pedagogical practice in lower primary classrooms in Wales

This project seeks to address the thorny issue of translating policy intention into classroom practice. The Welsh policy context is such that children's rights are centrally placed within legislation and provision. In the school context the Curriculum for Wales is underpinned by a commitment to four purposes which enshrine children's rights. The research problem arises as a result of research that indicates, despite this policy rhetoric, that young children's participation rights are often understood in a one-dimensional manner, for example related to voicing an opinion about curriculum content. Pedagogic practices that are reported to support the enactment of young children's participation rights are inconsistent, and at times reflect 'bounded' approaches to children's enactment of rights in which only certain children are able to make certain choices, at certain times, within certain spaces and for certain reasons. Focussing on young children, aged 5-7 years, in the school context, this project considers how pedagogic practices can embed participatory rights for all children, and attend, routinely, to children's voice and agency. The project adopts a participatory iterative research design, initially exploring the research problem with young children and their teachers, and then with student teachers and their educators in university- and school-based accredited partnerships providing initial teacher education in Wales.